Sum-of-Squares Approach to Global Stability and Control of Fluid Flows

This project aims at developing new methods of analysis of the stability of fluid flows and flow control. Flow control is among the most promising routes for reducing drag, thus reducing carbon emissions, which is the strongest challenge for aviation today. However, the stability analysis of fluid flows poses significant mathematical and computational challenges. The project is based on a recent major breakthrough in mathematics related to positive-definiteness of polynomials. Positive-definiteness is important in stability and control theory because it is an essential property of a Lyapunov function, which is a powerful tool for establishing stability of a given system. For more than a century since their introduction in 1892 constructing Lyapunov functions was dependent on ingenuity and creativity of the researcher. In 2000 a systematic and numerically tractable way of constructing polynomials that are sums of squares and that satisfy a set of linear constraints was discovered. If a polynomial is a sum of squares of other polynomials then it is positive-definite. Thus, systematic, computer-aided construction of Lyapunov functions became possible for systems described by equations with polynomial non-linearity. In the last decade the Sum-of-Squares approach became widely used with significant impact in several research areas.

The Navier-Stokes equations governing motion of incompressible fluid have a polynomial nonlinearity. This project will achieve its goals by applying sum-of-squares approach to stability and control of the fluid flows governed by these equations. This will require development of new advanced analytical techniques combined with extensive numerical calculations. The project has a fundamental nature, with main expected outcomes being applicable to a large variety of fluid flows. The rotating Taylor-Couette flow will be the first object to which the developed methods will be applied. Taylor-Couette flow, encountered in a wide range of industrial application, for a variety of reasons has an iconic status in the stability theory, traditionally serving as a test-bench for new methods.

In order to maximise the impact of the research, the project collaborators will conduct targeted dissemination activities for industry and academia in the form of informal and formal workshops, in addition to traditional dissemination routes of journal papers and conferences. Selected representatives from industry will be invited to attend the workshops. Wider audience will be reached via a specially created and continuously maintained web page.

Potential impact
Apart from academia, the potential beneficiaries of this project are all industries interested in developing new methods of analysis of the stability of fluid flows and flow control. This includes aviation and, more widely, all transport. Via these industries the entire society will receive economical and environmental benefits.

Flow control is among the most promising routes for reducing drag, which gives immediate economical benefits and also reduces carbon emissions, this improving the environment and contributing to the solution of the problem of global warming.

These benefits will be achieved by developing new methods of flow stability analysis and flow control, and by training researchers in application of these new methods.

The project includes activities directly aimed at achieving these goals, namely:

1) Organisation of two industry-oriented workshops, for informing industry about new opportunities offered thanks to this project.

2) Supporting an electronic mailing list notifying the interested parties in industry about the project deliverables as they are produced.

3) Delivering conference talks for rapid dissemination of the results.

4) Training researchers to use the methods developed in the project, including sending them to visit the word centres doing related research.

5) Supporting a web site for informing wide public about the project.

There is also a possibility that the project will generate commercializable output in the form of software.